NAMRA - Network for Antimicrobial Resistance Action

Microbes continually evolve antibiotic-resistant strains despite the best efforts of biomedical scientists to combat them. This is taking us towards a future where routine operations and infections become high-risk, and where we cannot produce sufficient food globally (70% of antibiotics in the USA are used in animals for food production).

A new strategy is needed to combat Antimicrobial Resistance (AMR). This network will take world-leading Engineering and Physical Science (EPS) researchers and introduce them into a new Network for Antimicrobial Resistance Action (NAMRA). In a series of structured events, they will share their expertise with clinicians from the NHS, with biomedical scientists, and researchers from Health and Life Sciences. These people can tell the EPS researchers about the AMR problems that need tackling, and how any solutions must be designed to work in a real-world environment for use by healthcare workers, farmers, industry and the workplace. To help in this, the Network also includes leading researchers from Social and Human Sciences who can explain how AMR solutions must fit in with human behaviour, with Geographers who are experts in how distribution of the waters supply, and how livestock practices, affect AMR; with experts in the Legal and Ethical issues in developing new solutions to AMR for use in the wider world; and with experts in Business who research how supply chain issues affect AMR.

The EPS researchers have developed many world leading technologies, from the award-winning StarStream cleaning product, to surfaces that keep clean by mimicking shark skin. Such technologies were developed for other sectors (defence, nuclear etc.) and it is vital that such expertise be translated into the fight against AMR. Within NAMRA, the inventors can access the experts who understand AMR, and access laboratories and clinics to test the step-changing solutions they collaboratively identify. In return, world-leading work by current AMR researchers can be enhanced through NAMRA contacts to:
-engineer solutions;
-shape them for ready adoption by healthcare workers and others;
-set out the behavioural, ethical and legal framework for their adoption; and
-develop the business solutions so that, rather than staying on the laboratory bench, step-changing technologies can be fashioned into products that are available across the UK, and beyond.

The project begins with a 'Start-up' conference for attendees to share expertise and identify possible collaborators. Break-out sessions facilitate collaborative bids for NAMRA to fund 3-6 month projects to explore new ideas. One year in, a 'Community expansion' conference reviews the success of the collaborations to date, plans new collaborations, and invites AMR workers from across the UK, and representatives from NHS, Gov and local Gov, to discuss progress.

We will hold monthly meetings on particular AMR topics for smaller sub-groups within NAMRA. We will develop a Cognitive Computing facility to identify the knowledge gaps and possible fruitful areas of collaboration, working alongside the Steering Committee which performs its own assessment. We will also work hard to ensure that, after the two years of funding for NAMRA expires, we can sustain the network. Measures to do this include offering support, training and guidance:
-to ensure that interdisciplinary researchers do not 'fall into the cracks' between disciplines when publishing or applying for grants;
-to team-build an exhibit for public display on AMR, covering such issues as handwashing, biofilms and the use of antibiotics;
-identify and apply for sources of funding to continue their collaborations (incl. peer-reviewing proposals);
-to communicate their work to the public, via websites, school visits, Science Fairs;
-to the next generation of leaders in AMR.

The project ends with a 'Way Ahead' conference to ensure the good work continues after this funding ceases.

Potential impact
The impact of effectively addressing AMR will be the avoidance of catastrophes in healthcare and food production. Its importance is widely recognized: the World Economic Forum suggested that AMR be added to the global risk register, and the World Health Organization has highlighted the serious implications for global public health, and the Dept Heath/DEFRA, "UK Five Year Antimicrobial Resistance Strategy 2013 to 2018" (Crown Copyright 2013) states: "There are few public health issues of greater importance than antimicrobial resistance (AMR).... AMR cannot be eradicated but a multidisciplinary approach involving a wide range of partners will limit the risk of AMR and minimise its impact for health ".

This last point is crucial: involving Engineering and Physical Science (EPS) researchers is seen by Dept Health & DEFRA as key. The goal of NAMRA is to become the first port-of-call for UK Gov concerning AMR. This requires NAMRA to present a coordinated, comprehensive, expert and visionary view, and to have established excellence in rigour and communication. Ensuring this will be the priority role of the PI.

It will be helped by the membership of NAMRA members on key advisory bodies. NAMRA includes:

-Chief Scientific Adviser for the Food Standards Agency

and members of:

-NICE committee developing draft guidance on 'Antimicrobial resistance: changing risk-related behaviours'
-HTA funding committee 2014 themed call for trials of interventions to reduce AMR
-2014 Longitudinal Prize Panel for new clinical tests to reduce use of antibiotics
-3 members (incl. PI) of Working Group of the Advisory Committee on Dangerous Pathogens Transmissible Spongiform Encephalopathies Sub Group
-invitee, WHO/UNICEF Joint Monitoring Programme for Water Supply & Sanitation Task Force Meeting on Methods'
-Member of the Chatham House Working Group on Antibiotic Delinkage
-European Pressure Ulcer Advisory Panel, part of the working group that developed the 2014 International Clinical Guidelines.

Contact has already been made with of the UK Gov Chief Medical Officer/Chief Scientific Adviser (CMO/CSA) and they have visited the University to discuss CJD and Ebola.

NAMRA is well placed to provide advice to these bodies, and to access UK Gov priorities so that its work can be steered towards the needs of DEFRA, Dept. Health, and the Office of the CMO/CSA. Furthermore NAMRA membership includes excellent examples of taking fundamental discoveries through to impact. Taking just the PI's award-winning StarStream as an example, it:

-has already accrued excellent preliminary results in AMR (incl. biofilms), sufficient for manufacturers and industry users to conduct their own independent tests (www.ultrawave.co.uk/starstream-1000-times-more-effective-than-water.html)
-one potential pump priming project will be to test this in conjunction with surfaces that inhibit bacterial growth and resilient biofilm formation, leading to enhanced horizontal gene transfer of antibiotic resistance genes between species in intimate contact, with applications in hospitals and food processors
-in NAMRA we have members in the University Hospital (Sterile Service, urology etc.) and members who already act as advisors to food retailers, particularly in meat, fish, dairy and poultry, who can advertise the results of a successful pump-priming project, quantify the benefits of adopting technologies, and furthermore inform the committees listed above of actual trial adoption and proven benefits
-and these exciting developments can be communicated to the public via TV & radio (for which StarStream has pedigree: www.southampton.ac.uk/engineering/research/projects/starstream.page?#media), and via the specific Exhibit, Schools, Science Shows and Outreach activities described in the Case for Support.

This route to impact of just one potential 3-month pump priming activity illustrates what the final report might say of the ~20 we will actually fund.